Queen's University Belfast and Norbrook Laboratories Limited KTP 24_25 R1

To develop two liquid products and establish a novel platform technology for liquid veterinary dosage forms that undergo controlled and timely gelation following administration and, in so doing, provide controlled drug release and absorption and ensure their clinical performance is at least equivalent to that of commercially available competitor products.